Open Healthcare Optimiser

Warwick Analytics has generated methodology and algorithms to optimise patient pathways through hospitals. It had success with Coventry Hospital improving stroke care performance from one of the worst performers to one of the top in just 9 months.There is a plethora of open data regarding healthcare, hospital operations, performance and demographics but not in a format which WA can perform its analysis. If this were solved then WA could help to optimise other hospitals and healthcare services. This could provide benefits directly to the individual hospitals, as well as benchmarking nationally to proliferate best practice.